Heriot Watt University and SP Power Systems Limited

To embed a data analytics capability to allow the use of smart meters as distribution network monitors to give visibility of network constraints and support smart grid decisions.